Neutrino Oscillations in the NOvA Far Detector

The NOvA Experiment is one of the current leading neutrino oscillations experiments in the world. NOvA has the potential to discover both the neutrino mass hierarchy and the CP-violation phase delta. NOvA uses the NuMI muon neutrino beam at Fermilab as its source of neutrinos, which are observed in two off-axis detectors: the NOvA Near detector at Fermilab and the NOvA Far detector in Ash River in Minnesota, 810km away. This thesis focuses on the observation of neutrino oscillations, both in the muon neutrino disappearance channel and in the electron neutrino appearance channel. Neutrino oscillations parameters are fitted to shed further light on the behaviour of this mysterious particle that could hold the clue to some of the universe's unsolved questions.